NEMICA - Nanoelectromechanical Relay-Based ICs for Avionics

NEMICA is a UK collaborative research and development project between Microsemi, Moog and the

Universities of Bristol and Southampton. The project aims to develop reprogrammable memories and gate

arrays based on Nano-Relay technology that are capable of withstanding long term exposure to 225oC and/or

100Mrads.

The primarily target application will be avionic actuator systems but the technology has markets in space,

transportation and down hole drilling.